Circular Pathways Expansion and Assessment (CPEA) project

GoodMine is a clean-tech start-up working towards a world where manufactured household goods stay in use for as long as possible, thereby reducing waste going to landfill. We are building intuitive technology that makes passing on used goods easy for everyone.

We are creating a free app for consumers - the first search engine dedicated to used household goods that compares "circular pathways" (such as online marketplaces, local auction houses, charity shops, community groups, company take-back schemes or recycling options) all in one place based on item, location and user preference. Our aim is to help consumers adopt circular behaviours by making the responsible disposal of unwanted household goods as convenient and transparent as returning an online purchase.

With the proposed Circular Pathways Expansion and Assessment (CPEA) project, we are seeking to demonstrate that machine learning and artificial intelligence (AI) can be used to both simplify the collection and processing of data to enhance our search engine and to prepare a B2B offer.